Brighton Anaerobic Digestion Feasibility Study

Delivery of a feasibility study for the development of a community owned Anaerobic Digestion plant for the greater Brighton area, processing commercial food waste to create local energy for the community.